Ignitability, Quenching and Deflagration-to-Detonation-Transition of H2-air mixtures

The proposed work aims to evaluate ignitability of less known hydrogen-air mixtures, and obtain a greater understanding of Deflagration-to-Detonation mechanism of hydrogen-air mixtures. Hydrogen explosion is a significant safety concern during current nuclear decommissioning, waste and product storage activities in the UK, e.g. at Sellafield. Ignition and flammability research on hydrogen-air provides technical expertise and knowledge for assessing the proneness and onset of DDT, and developing better informed safety cases to remove conservatisms, reduce cost, timescales in nuclear decommissioning operations where hydrogen explosion hazards may exist.
The University of Leeds has announced a new research strategy 'research transformed' to achieve a low carbon future. The proposed work on nuclear energy aligns with the University's Climate Plan, putting £150 million towards achieving the goal of net zero greenhouse gas emissions by 2030. The proposed research on the management of hydrogen is a significant conventional safety hazard at many plants on Sellafield site, and will continue to be so during normal plant operations for decades to come. Leeds Combustion group has a range of explosion vessels in Thermofluids lab G50: a world-renowned fan-stirred explosion vessel, capable of creating high levels of turbulence; a Rapid Compression Machine, capable of the accurate measurements of auto-ignition delay times. These two rigs help obtain the proposed aims/objectives.